Molecular mechanism of NAT1.7-modulated negative regulation of SCN9A expression

Pain is a major clinical problem and affects more people than diabetes, heart disease and cancer combined. At any one time about 20% of the population is in chronic pain and in approximately 6% the pain is severe, resulting in serious personal and economic consequences. Pain is a cofactor in many medical conditions yet pain medicines are often only partially effective, and the problem is increasing with an aging population. A major reason for the poor progress in the development of new analgesics is our incomplete understanding of pain as a disease due to its complex nature. By understanding the cellular and molecular processes that control the sensation of pain, effective targeted therapies can be developed to alleviate suffering.
One way of doing so is analysing genetic conditions in which patients have altered levels of pain sensitivity, in particular the cases where pain sensitivity and perception are diminished. Identifying human genes which are responsible for such a phenotype and their functional products, allows us to pinpoint the key players in the chain of molecular events providing for pain sensation. In this way, SCN9A has been identified as one of the key pain genes. The gene codes for a protein called Nav1.7, a sodium transmembrane channel which is regulated by the membrane's charge. In doing so the protein transmits pain signalling from the dorsal root ganglia neurons where it is expressed predominantly, towards the brain. Loss of this gene and/or mutations deactivating the protein cause loss of pain sensation, and thus SCN9A is an important target for the pharmaceutical industry with several selective drug blockers of its activity currently in development.
A different strategy targeting Nav1.7 therapeutically is by focusing on the SCN9A gene itself and exploit any natural mechanism that downregulates the gene expression and therefore potentially reduce pain sensitivity. We have recently discovered and characterised a new regulatory gene located next to SCN9A that encodes a natural antisense transcript that is conserved in humans and mice (NAT1.7). Essentially NAT1.7 is coded by the second complementary strand of DNA that is directly opposite to the main SCN9A gene, with the two genes partially overlapping.
In recently published results we demonstrated that the expression levels of these two genes show a clear discordant pattern, that is tissues expressing high levels of SCN9A transcript have low levels of NAT1.7 (such as DRG) and tissues with high levels of NAT1.7 have low or no expression of SCN9A (such as spinal cord and brain). Moreover, when we generated cells with high levels of NAT1.7 it led to a significant reduction in Nav1.7 expression levels, and importantly its activity, pointing out that NAT1.7 is a negative regulator of SCN9A.
We now propose an experimental plan aimed to elucidate the molecular mechanism(s) by which NAT1.7 acts as a negative regulator of SCN9A. In order to uncover this mechanism we aim to answer three main questions: how, where and when does NAT1.7 downregulate SCN9A expression? Through the detailed analysis of NAT1.7 function at the molecular and mouse behavioural levels in a newly developed mouse model, this proposal aims to provide a comprehensive understanding of the NAT1.7 role in the regulatory control of SCN9A expression. We will also pay attention to any other genes being modulated by NAT1.7, as it will give us important information on any potential side effects arising if NAT1.7 is used as an analgesic agent. In addition, by manipulating elevated NAT1.7 levels we aim to determine the translational potential of this novel gene for treating pain. We believe that understanding of the mechanism by which NAT1.7 downregulates SCN9A and assessment of its analgesic potential in our mouse behavioural models will form a solid platform for further research into the translational potential of this conserved gene and the development of novel therapies targeting pain conditions.

Technical abstract
Research into the cellular and molecular processes that control the sensation of pain is a vital source of knowledge for the development of more effective analgesics. We have shown previously that loss of function mutations in the SCN9A gene, coding for the voltage-gated sodium channel Nav1.7, lead to inherited painlessness - identifying SCN9A as a key pain gene.
We have recently discovered a new gene from the SCN9A locus that encodes a natural, tail-to-tail, partially overlapping antisense transcript that is conserved in humans and mice (NAT1.7). Importantly, NAT1.7 and SCN9A transcript levels show a discordant expression pattern in tissues and elevation of NAT1.7 in cell-based systems causes a downregulation of SCN9A mRNA and Nav1.7-based sodium currents. The data indicate that NAT1.7 plays a role of a negative regulator of SCN9A and has the potential to affect pain thresholds via modulating SCN9A/Nav1.7 levels.
This regulation can be achieved at transcriptional and/or post-transcriptional levels, such as transcriptional interference and epigenetic silencing of the SCN9A promoter, SCN9A silencing via NAT1.7-encoded microRNAs, splicing interference, RNA editing and changes in subnuclear and subcellular localisation. This regulation is likely to control the biological function of Nav1.7, and appears to be most important in tissues such as brain, DRG, and spinal cord.
In order to elucidate the mechanism of SCN9A regulation by NAT1.7, we aim to answer how, where and when does NAT1.7 downregulate SCN9A expression. We will use detailed analysis of NAT1.7 function at the molecular, cellular and mouse developmental and behavioural levels in a newly developed NAT1.7 knockout mouse model. We aim to understand the consequences of loss of NAT1.7 on molecular, cellular and behavioural levels, and assess the effects of overexpressing NAT1.7 using a viral based approach in dorsal root ganglia, with the aim that this could provide a new approach to analgesia.

Potential impact
The focus of this proposal is to understand how an essential and non-redundant gene for normal pain perception, SCN9A, is regulated by a novel gene that we recently cloned, NAT1.7. By carefully understanding the regulation of SCN9A via NAT1.7, we aim to provide a fresh and important perspective on Nav1.7-based analgesia and as such this research has the potential for far-reaching impact:

Chronic pain patients:
This work could contribute substantially to the well-being of the 20% of people enduring pain both in the UK and worldwide. Current analgesic drugs frequently fail to relieve painful symptoms and are often associated with devastating side effects. Indeed, opioid use and associated deaths are still increasing dramatically in the US. By better understanding gene regulation at the SCN9A locus we aim to inform current drug development strategies that target the SCN9A gene/transcript/locus. If this contributes to a new painkiller being developed then this could help billions of people globally, with such an analgesic drug likely to have limited on-target side effects.

Pharmaceutical industry and UK economy:
For several years, pharmaceutical companies have had Nav1.7-based drug development pipelines, yet an effective Nav1.7-based analgesic is still to reach the clinic. If we work with UK pharma to develop a new painkiller based on data generated in this grant, then significant positive economic consequences could result for the UK.

Scientific community:
Long non-coding RNAs (lncRNAs) have historically been a poorly understood group of genes which is surprising given their abundancy in genomes. This proposal provides an excellent biological model with a clear readout (i.e. pain thresholds) for understanding exactly how, when and where lncRNAs function which could feasibly be applied to other natural antisense transcripts that regulate other disease-related genes (such as in cancer and neurodegenerative conditions). Hence discoveries made for SCN9A/NAT1.7 in terms of biological mechanisms related to pain could be applied to other genes and diseases. The NAT1.7 knockout mouse model, generated in collaboration with MRC Harwell, will be pivotal in helping us understand exactly why natural antisense transcripts exist in genomes and whether such naturally occurring negative regulators of sense genes can be exploited for medicinal purposes. For example, one aspect of this grant uses AAV delivery of NAT1.7 with the possibility of leading to a new analgesic drug development program. High impact publications based on the mouse model will further promote the work of MRC Harwell, a leading international centre for mouse genetics.

UK science training:
We seek to recruit and train a new post-doctoral scientist and fund an experienced UCL technician. By providing a stimulating work environment and training in new techniques, we aim to further the careers of two UK-based academic researchers. In addition, this funding will help to cement the recently established collaboration between Drs Cox and Okorokov.

UCL/UK students:
Drs Cox and Okorokov frequently lecture UCL undergraduate and postgraduate students. The UCL Connected Curriculum strives to expose students to cutting edge research. If funded, we will be able to provide first-hand knowledge of the importance of natural antisense transcripts in normal and disease-states to the UCL student community. We will also be able to provide lab-based research projects centred on NAT1.7 to third-year undergraduate students. The benefits will be mutual: students will gain valuable lab experience and important data may be generated.

UCL:
This research has the potential of leading to publications with significant impact. Such publications are likely to lead to media interest, which reflects favourably on UCL and could help attract a new intake of students into the Department of Medicine. Media promotion will also help foster public engagement with consequent mutual benefits.